Cyber Security Application April 2014

Requirement for assistance in relation to cyber security and how to protect my SME against attack from outside sources not associated with the business. The Innovation voucher would assist me greatly in being able to work with an external company who can conduct the appropriate audit, help me protect the business as it is just now and take steps to put processes in place to assist me in the future.